PoolDeck Ltd: A picture is worth 1,000 words

There are many fragmented design tools that support image search, whiteboarding, and presentations, but no singular interface purpose-built for design ideation. PoolDeck supports design ideation seamlessly from initial search through client presentations, creating a new sector in creativity software. PoolDeck not only significantly reduces the number of clicks required to take an image from online search into a presentation deck, it also replaces the need to patch together Pinterest, Figma, and Google Slides. PoolDeck takes images designers search or generate online with nonsensical file names and uses AI to assign file names and tags. This makes the images "smart," making them easily viewable, searchable and reusable. Images pulled by users will be clustered in the POOL, searchable by parameters the user selects. The innovative split-screen UI allows users to toggle images seamlessly from the POOL into the DECK interface, built-in presentation deck software. PoolDeck will also support integrations into legacy tools presentation deck tools. PoolDeck is a multi-user collaborative B2B SaaS tool. It uses AI to provide administrative support for a major pain point in design. It is not a tool to replace designers, it is a tool to enable designers to tap into their own creativity.